Controlled Delivery of Therapeutics from Medical Implants

Typical therapeutic implants include devices such as stents, contact lenses and transdermal patches, where the therapeutic is usually contained in a biodegradable polymer coating or
contained within some nano-porous material attached to the main structure of the implant [1]. The particular therapeutic needed for a given application varies from, for example, antiinflammatory
drugs in drug-eluting stents, to antibiotics and growth factors to improve healing in orthopaedic applications [2]. These implants allow for localised treatment of a
condition, allowing for the dose of the therapeutic to be increased, but without adversely affecting the rest of the surrounding tissue or the whole body compared to pills and tablets
administered orally. One of the main advantages is the controlled release rate, meaning that the correct dose can be administered for long periods of time with one implant. The release
rate of the therapeutic is required to be controlled as for example, in the case of certain drugs, if we have a release rate which is too high, then toxic levels of the drug could be in
the bloodstream/tissue and if it is too low, then there would be no beneficial effect from the drug [1].
Despite the circumstance where the right type of therapeutic to be administered is known, the success of the therapeutic-releasing implant is greatly reliant on the release kinetics and
the subsequent transport of the therapeutic within the environment surrounding the implant. With regards to this, a mathematical and computational modelling approach will provide
valuable tools and therefore insight into how these processes, when combined, affect the success of the implant and so will aid in the development of optimisation strategies for
controlled, targeted delivery of the therapeutic.
Aims
This project will develop mathematical and computational models of the release of therapeutics from medical implants and the subsequent transport in the biological
surroundings. These models will be used to identify the dominant mechanisms governing the transport, and to help inform the design of superior devices.
Objectives
i. Review the literature and identify a subset of implants and applications where new mathematical modelling approaches are needed most
ii. Develop mathematical models of the release of the therapeutics under controlled conditions
iii. Validate the models against experimental data from the literature and/or from interaction with collaborators
iv. Develop mathematical models of the transport and behaviour of the therapeutic(s) in its(their) in-vivo environment(s)
v. Use the mathematical models to provide guidance on the optimal design of the
implant(s) considered